Zero-Emissions Super Efficient Hybrid Research Vessel Design for Plymouth Marine Laboratory

In direct response to the Clean Maritime Plan, a team of lean and green, zero-emission SMEs have combined to propose a unique solution to the current issues facing commercial and service vessels. We intend to exploit our respective technologies by conducting a feasibility study on a soon-to-be commissioned zero-emissions research vessel for Plymouth Marine Laboratories. Our modular design allows the respective components to be qualified within their marine technology "silos" yet to break through and provide an integrated zero-emissions vessel power, high efficiency propulsion and stability control system whilst fitting within more immediate implementation and qualification timescales.

Steamology has spent six years developing innovative hydrogen-based zero-emission steam systems for a number of steam heat and power turbine applications. The company's technical team have been working together for ten years on superheated steam engineering. We have prioritised developing clean, energy-dense hydrogen and oxygen fuelled steam power for commercial applications. The closed steam system is emission free, combustion of hydrogen and oxygen in our steam generators creates high energy steam and produces zero carbon, NOx, sulphur or particulate emissions in a repeatable cycle. Steam is used to drive an impulse turbine connected to a permanent magnet 3-Phase electric generator. Exhausted steam is recycled to the steam generator. Steamology high torque turbines are compact, robust and reliable with few moving parts, suitable for marine duty cycles.

Duodrive innovates Marine propulsion based on the superior efficiency of Contra-Rotating Propellers. Motodrivetrain(tm) incorporates zero-carbon electric drive in a simple concept, highly efficient marine propulsion cartridge unit for 'small ships' (initially in the range 8-30m in length) which can be equally retrofitted to legacy-assets or new build, since one knows that small ships have a 40-50 year life and cannot be 'replaced' after a decade or less of use as with automotive assets.

Using IDPortal Hydrodynamics 3Flex and Xiphias technologies we are able to design and manufacture selectively propellers and hydrofoils with exceptional marine performance properties. The "hydro-elastic" foils are not only more efficient, have a wider range of operation, are lighter, generate less vibration, emit less noise but can also be manufactured using recycled materials.